Novel approaches for epigenomic profiling of repetitive elements

Transposable elements (TEs) are mobile genetic elements that are highly abundant in virtually all
eukaryotic genomes. Host defense strategies against TE expansion involve epigenetic mechanisms, such as DNA methylation, that ensure their silencing. This can in turn have an impact on local chromatin environment and host gene expression. In plants, targeting of DNA methylation to TEs can create epialleles that drive phenotypic changes and that are transgenerationally inherited (Iwasaki & Paszkowski 2014 EMBO J). Similar TE-driven epialleles have also been described in mice (Jirtle & Skinner 2007 Nat Rev Gen). Despite the potential of TEs for dramatically affecting phenotype, surprisingly little is known about their epigenetics at the single-copy level, which in turn deeply impairs a deeper and wider understanding of their impact on the host. This shortcoming stems solely from the repetitive nature of TEs, which makes it notoriously difficult to assign short reads from high-throughput sequencing (HTS) to unique locations in the genome.
We propose to develop new sequencing strategies that allow for profiling of DNA modifications at repetitive loci, especially at evolutionarily young TE copies. Cambridge Epigenetix (CEGX) have developed technologies for detecting modified DNA bases (5-methylcytosine, 5-hydroxymethylcytosine), which we will combine with genome phasing solutions that allow for the assembly of short sequencing reads into long, multi-kb contigs. Genome phasing involves partitioning of high molecular weight DNA into hundreds of sub- genomic fractions, followed by fragmentation and sequencing. This partitioning facilitates the assembly of reads from repetitive elements. There are several well-developed genome phasing solutions that have been highly successful in resolving human haplotypes, including techniques based on multi-well partitioning, microdroplet partitioning, and transposase contiguity, which we will explore for profiling DNA modifications. Notably, such a technique would be considerably closer at delivering truly whole-genome epigenetic profiles than the current state of the art. Long read sequencing platforms could also be considered, but the bisulphite treatment underlying DNA methylation detection leads to DNA fragmentation, counteracting the benefits of long reads. Whilst some of these platforms also have the capability to detect DNA modifications without bisulphite treatment, they currently underperform with respect to sensitivity and resolution. The experimental design will be developed through a constant dialogue between the partners. The student will develop a first version of the technique in the Branco lab and then optimize and streamline the protocol with CEGX, coupling it to their DNA modification detection products. We will then implement this technique to profile unique copies of young mouse TEs (e.g., LINE1s, IAPs) in embryonic stem cells, in order to evaluate the epigenetic variability of TEs and how this correlates with the local chromatin environment, as well as with TE and gene transcription. We have previously shown that DNA modifications at LINE1s change

2
dynamically throughout cell differentiation (Ficz, Branco et al 2011 Nature), but the impact on gene expression has remained unclear.
As an alternative, backup solution, we will in parallel explore a PCR-based technique that profiles the junctions between TEs and single-copy regions and for which the Branco lab has promising preliminary data.